Low cost hydrogen technology for developing countries

This project aims to increase access to electricity and clean fuel by looking at the feasibility of a flow battolyser in underserved rural areas in Malawi. There are clear benefits to the local population in Malawi including, but not limited to greater accessibility of electricity (more affordable energy) tending to increased income through electrification leading to additional cottage industries and mechanization.
The project will assess the use of a battolyser as a source of green hydrogen for cooking in conjunction with a solar panel based microgrid.
Deliverables
-Knowledge of hydrogen appliances and their uses in developing countries
-Understanding of economics behind the use of hydrogen
-Development of low cost appliances eg cooking and prototyping
-Testing and validation of low cost hydrogen appliances